18249-23 Food Systems Masters of Science

“The Food Systems Masters of Science project is developing top talent for the food sector, by training the leaders of the future. Organised by leading academic institutions and industrial partners from across EIT Food’s partner network, this mobility programme encourages its participants to drive a future transformation of the food system and increase the competitiveness of the companies they choose to work for. The programme places a strong emphasis on entrepreneurial education alongside multidisciplinary scientific/technological understanding of the food system and strategies to address current and future sustainability challenges.”